This project will look to develop robust, highly sensitive biosensors for adenosine

This project will look to develop robust, highly sensitive biosensors for adenosine using a combination of surface plasmon resonance and/or electrochemistry devices alongside molecular imprinting as the recognition element. Molecularly imprinted polymers (MIPs) are materials inwhich specific recognition sites for target molecules are formed. Molecular imprinting is performed by producing a polymeric matrix, containing complementary residues, in the presence of the target molecule (our stress biomarker). The original template is removed, leaving cavities that are complementary to the shape and chemical profile of the template. MIPs provide the targeted high affinity, robustness and, bio-compatibility. Advances in molecular modelling and a deeper understanding of nano-chemistry has meant that MIPs with their improved performance (low nM dissociation constants (KD) with exceptional selectivity) are now challenging conventional biological entities (i.e., Abs) They integrate readily into different sensor systems making them an exciting replacement for routine biological recognition elements.